ATLAS Upgrade Phase 2 Construction 2021-23

Interim continuation funding for upgrade tracking detector construction for the ATLAS experiment, Edinburgh project staff funding.
Academic Beneficiaries The wider ATLAS collaboration will be able to install the necessary new tracking detector in the next long shutdown of the LHC